Stress Points: Policy and Practice in the Japanese Furniture Industry, 1890-1970

'Stress Points' explores the impact of public and private sector initiatives to nurture new wooden furniture industries for regional economic growth on the actual development of furniture design and manufacturing in Japan, from the onset of Japan's imperial expansion in Asia in the 1890s to postwar economic recovery in the 1960s. \n\nPrevious research has allowed me to argue that new economic and political policies in the 1890s brought about changes in attitudes towards wood as a commodity and material in Japan, and contributed to the emergence of specialist furniture designers and regional furniture manufacturing industries distinct from extant vernacular carpentry workshops. The project tests and expands on this hypothesis through archival and oral history research in Japan, and disseminates it through a single-authored book, journal articles and talks for specialist and general audiences.\n\nKey issues include the relationship between early state-sponsored wood materials research, woodworking education and export policy c. 1890-1910, and the relationship between modernist plywood furniture, regional economic development, Japanese industrial policy for postwar reconstruction and American Cold War policy, in the period 1945-65. I pay particular attention to the relationship between centralized policy and programme initiatives and regional industry, with manufacturers in north-eastern Japan for my case studies.\n\nUltimately, the project seeks to answer the following research questions:\n\n1) How did the nature and extent of local conditions, including materials and crafts traditions, affect designers' and manufacturers' interpretation and implementation of national policies, technological advancements and social trends in design in key regions for wooden furniture manufacturing? \n\n2) What was the nature and extent of the impact of centralized state and local policy on design and manufacturing in peripheral areas in Japan? \n\n3) What was the impact of regional and global geopolitics such as European and Japanese colonial expansion in East Asia and the Cold War on designers', manufacturers' and policy-makers' decisions regarding the promotion of furniture design and manufacturing, and on the actual development of the industry?\n\nThe answers to these questions will contribute new knowledge to design history and modern Japanese history, as well as expanding the current scope of concern addressed in both disciplines. They will also provide case studies, comparisons and analytical methods for people working with business, innovation and design strategy today in the public and private sectors in the UK and abroad. \n

Potential impact
The research analyses the effects of policy and state and private investment on regional economic development and global market competitiveness through technology transfer, the exploitation of local resources and the development of new local creative and manufacturing industries. It therefore has clear potential benefits for strategists for local and regional creative industries, government agencies concerned with technology transfer and the connection between local industry and international market success and local manufacturers in the UK, Japan and internationally. \n\nGiven the potential usefulness of the research, clear and direct dissemination of relevant findings in a way which foregrounds applicable conclusions will be key to the project's success. The case studies consider new industries based on raw materials and cheap labour such as those which powered British economic development in the Industrial Revolution, rather than the creative industries developing in areas like Dundee and the North-East which draw on intellectual human capital and HEIs, but many themes discussed remain relevant for the UK today. They will offer insight into a variety of policy and funding drivers for development, including initiatives from central government agencies, local governments and private enterprise. The efficacy of routes and incentives chosen to establish these new industries-compulsory and specialist education, apprenticeships, exhibitions, academy-industry research networks, social enterprise schemes and grants for skills acquisition, technology upgrades and new enterprise, etc.-will also be analysed. \n\nSignificantly, the case studies explore furniture design's function as an earlier creative industry connecting intellectual work, creativity and production for local and global markets. Now, as the government initiates its massive reconsideration of drivers and mechanisms for local and regional economic development and both state and private sector scale up efforts to maintain British pre-eminence in creative industries globally, the case studies may well provide useful comparison and suggest potential strategies. \n\nMy relationship with the Department of Innovation Design Engineering (IDE) at the RCA will help me share findings directly with potential public and private sector beneficiaries. After returning to teaching following the Fellowship's completion, I will share results with IDE (joint-RCA and Imperial College London) students, many of whom are emerging entrepreneurs or professionals in design for local development, and ask IDE colleagues active professionally in these areas to suggest key individuals and agencies who might be interested in the research results. More specifically, I will suggest a public seminar on design and local development to DesignLondon (RCA-Imperial College) to reach a broader audience of design, business and industry professionals. \n\nTo share findings on the relationship between materials research and design, I will propose a presentation at a regular event of the Materials and Design Exchange (MADE), a TSB Knowledge Transfer Network housed at the RCA and an article in the Network's eponymous magazine. I will consult colleagues within the RCA's 'Materials for Living' research hub, of which I am a member, for further venues for dissemination. \n\nGiven the project's close analysis of its Japanese case studies, the research will also potentially benefit similar groups and issues in Japan. On my final trip to Japan in June 2012, I will share results with the manufacturers and design firms who give their time, archival access and ideas during the research. I will also propose two seminars for audiences comprising members of the furniture industry, relevant government agencies and design educators. 'Pathways to Impact' gives the names and significance of specific organisations.\n